Feasibility of Implementing a Circular Economic Business Model for Phineas Products

Phineas Products Ltd designs, manufactures and distributes over fifty million shoe hangers per annum, most of which are used in the United Kingdom. Their current business model uses a linear system where products are predominatly manufactured in China from virgin materials and shipped the UK. This project will evaluate the economic and environmental impacts, as well as the technical feasibility of transitioning to a circular economic model, where products are manufactured in the UK from UK-sourced recycled material and designed to be reused over closed loop cycles, and recycled only when the product has reached the end of its usable lifetime. Materials analysis will be conducted to explore the mechanical properties of the new design and four potential circular business models will be compared to the current baseline system to indicate relative costs and enviromental life cycle benefits.